iMeat: a cell reprogramming platform for cultured meat production

Developing a sustainable Global Food System to feed the human population, expected to reach 10 billion by 2050, will require a fundamental transformation in the ways we source nutritious food products, whilst protecting the planet's resources. The OECD/FAO agricultural Outlook report 2021 projects a 15% increase in the demand for meat globally over the next decade. Meeting this demand by conventional agriculture will lead to further intensification of farming, resulting in further deforestation and increased greenhouse gas emissions (>9%), which will have negative impact on our climate. Consumers are looking to alternatives to traditional meat, which is driving significant investment in novel technologies to produce cultured meat. Cultured meat has the potential to fundamentally change the way we produce meat, offering an animal-harm free, antibiotic-free, nutritionally balanced product, produced within an ecosystem of renewable energy sources. Cultured meat products have already been approved by food regulators in the US and Singapore and it is expected that other countries will follow. A small number of restaurants and butchers offers cultured meat products in Singapore. Investment in this emerging industry has surpassed 2 billion U$S in 2022, and start-up companies now exist in more than 25 countries.

The challenge for this emerging industry is to develop a robust, reproducible, and cost-effective cultured meat manufacturing method using small tissue biopsies as the starting material. Currently, the efficiency of cell isolation and consistency in their proliferative capacity in bioreactors is highly variable between batches, making manufacturing inefficient and inconsistent. To address this critical bottleneck and building on work previously funded by BBSRC, this project aims to develop a platform for the generation of reprogrammed somatic cells from tissue biopsies with potential for differentiation into muscle progenitors. We will apply the knowledge gained from our recent work on livestock embryonic stem cell biology to device a reprogramming methodology for converting somatic cells obtained from biopsies into reprogrammed pluripotent cells. To achieve this goal, we will use established mRNA reprogramming technology and grow the cells under chemically defined, and animal-free culture conditions, compliant with the food standards guidelines. This technical innovation will enable the efficient and reproducible generation of stable cells obtained from small biopsies of any livestock species with high competence for muscle differentiation when expanded in bioreactors. This technological solution will greatly enhance the sustainability of cultured meat production and consequently a wider acceptance of this source of meat by consumers.